Electrophysiological monitoring of a neuron cardiomyocyte co-culture device.

This project aims to improve Neuroloom's co-culture platform ability to screen novel therapies for toxic effects on the heart. The experts in recording electrical signals from biological tissue at the UK's metrology Institute, the National Physical Lab will assist Neuroloom in measuring the activity of the heart cells in Neuroloom's microdevice whilst the nervous systems cell in the microdevice are at different levels of activity. This will allow Neuroloom's device to detect when a drug has a toxic effect only when the heart is in different states of activity. During different state of activity, e.g. running versus resting or panicking versus relaxing, the heart responds to drugs in different ways. Enabling Neuroloom's product to detect the response of the heart cells to drugs. Detecting this response allows drug developers to avoid spending unnecessary money on trialing drugs on humans or animals and cause harm to the trial participants. Demonstrating this capability will improve both Neuroloom's productivity and competitiveness by generating more revenue per device and offering a capability not currently available on the market.